Presence Orb local

Presence Orb are using open data to further enrich the behavior of it's ad selection engine allowing for more appropriate and selective At targeting by advertisers to consumers by digital out of home advertising outlets.